Pandemic law and border regime of Eastern Aegean: The case of Samos

The outbreak of COVID-19 gave rise to a cross-cutting debate in academic and public discourse ranging from the necessity and proportionality of the measures to the lens of public health inequalities based on class, race, gender and citizenship. This heated debate has escalated on the Eastern Aegean islands, where two-tier public health policies have been enacted through distinct legislative acts; intermittent measures for the general population, and, parallel measures targeting hotspot residents, prolonged seamlessly to date with fluctuating restrictions. For thousands of asylum seekers, COVID 19 containment measures compound existing mobility restrictions, in place since the implementation of EU-Turkey deal in March 2016. Existing sub-standards of living, triggering widespread condemnation, were backed by reactions of inappropriate and discriminative measures against hotspot residents. The EU and Greek State's stance on refugees/migrants amid the pandemic was neither unforeseen, nor to be circumscribed in the horizontal legitimacy discourse on human rights' balancing within the European liberal order. COVID-19 measures were introduced in Greece in a context where flows of asylum seekers have been framed as an 'asymmetrical threat' in public discourse, paving the way for the temporary suspension of access to territory and asylum justice. While authorities confronted asylum seekers at the land borders with the unsolicited assistance of far-right groups, dinghy arrivals in Eastern Aegean dropped and the first denouncements of Hellenic Coastguard pushbacks came to light. Xenophobia, parallel to the struggling solidarity, was reflected in locals' protests in the Aegean islands against the construction of new hotspots. Several months earlier, reception and asylum procedures had been (re)shaped by the contested L. 4636/2019, bottlenecking pre-2020 arrivals and heightening the risk of refoulement and inadequate international protection needs assessment. This project aims to examine the rights' discourse in the COVID-19 pandemic era in Eastern Aegean mobility/migration management with the border regime analytical concept as the point of departure. The main objective is analysing the reasoning underpinning pandemic law with regard to hotspots and its interaction with their material background. Hence, the focus will be on if and how the rights to life and health are interpreted, whose rights are protected, who is the incumbent to these obligations, and how and where the relevant provisions are to be implemented. Viewing the Greek/EU border as a 'dynamic area of contest and deceleration of the international labour power movement', the central hypothesis of the project is that COVID-related legislation has in its entirety played a distinct role in the policies over mobility and is aligned with the racial and class mediation of the current Greek and EU paradigm. Samos hotspot, the most obscure for some, is an indicative case study, since it operates more times above its capacity than any other hotspot in Greece, exacerbating any issue. The 'jungle' of unofficial makeshift structures adjacent to the hotspot is found the nearest to an island's capital town, providing a characteristic realm for manifestations of bordering, and is still outside scholars' spotlight.